CE Certification and PreTesting for Product

The product provides a variety of user interface functionality that lets a social landlord communicate with their tenant. Many of these tenants are elderly and require additional aids to live independently.